Shoot to Skill

The world isn’t designed for people with additional needs, and a lack of accessibility means a lack of opportunity to be independent. Shoot to Skill is a project led by NFC Helps Me Limited trading as How Do I?, a business spun out of an outstanding, statutory funded special needs school and 50% owned by Swiss Cottage School Charity, which supports learners at the school but also disseminates best practice in special needs education in the UK and internationally. It has created a user-led and commercially viable alternative to person-to-person, one-to-one support for transference of skills to differently abled children and adults, including those with learning disabilities, acquired brain injury and dementia. Smart IoT technology is used to link location to learning, which can empower individuals, increase autonomy and enhance employability. How do I? fits into the "digital" priority area for growth. The innovation is the creation of a novel platform that links self-service, instructional video content to location-based IoT technology. Content is auto-edited and formatted based on experience-driven algorithms to ensure it is accessible and intuitive. Once vetted, content is launched instantly on any device by presence of an encoded IoT object.